PlainTasty start-up

PlainTasty Ltd is a new start-up aiming to bring honest simple and healthy foods to market.Like a carrot or an apple you enjoy eating them, with the general perception that they are tasty and nutritious with no additives and can be enjoyed in a number of ways. Our aim is to produce products that share these same values and bring to market simple, good healthy tasty foods avoiding additives and using as few ingredients as possible.